Evaluating the Usability, Security, and Trustworthiness of Ad-hoc Collaborative Environments (EUSTACE)

Ensuring confidence in collaborative working is an important concern; Government work is increasingly collaborative in nature and needs to be enabled by advances in ICT supporting the provision of collaborative working environments. Part of this challenge involves managing rapidly changing situations, where prospective collaborators join and existing collaborators leave a coalition, without compromising security requirements.

The aim of the EUSTACE project is to develop a decision-making framework and tool support for rapidly evaluating the security implications of ad-hoc collaborative work. We propose a framework that reuses existing models in Security, HCI, and Computer Science and makes these amenable to automated analysis and tool support.

The framework describes how formal specifications of implied behaviour are generated from existing usability and system models (such as personas and use cases) and combined with formal specifications of security requirements (derived from existing policies and requirements). A model checker is then used to analyse these specifications for failures and contradictions. These are then visualised in a collaborative work model that captures elements of the system, its users and their activities. The failures and contradictions are then highlighted in this model, providing the means of rapidly evaluating whether a proposed collaboration is likely to create security problems.

Potential impact
The main beneficiary of this research is envisaged to be DSTL and its associated stakeholders, through the provision of both efficient and effective decision-making for assessing prospective collaborations.

The field of risk management is also particularly relevant to findings from this research. This research aims to provide a means of automatically identifying areas of concern according to predefined models of behaviour and security requirements. This promise to be an extremely valuable tool in the evaluation and on-going operation of security critical systems, and stands to prove beneficial to the civilian Governance, Risk and Compliance sector.

It is widely recognised that people can be a significant weakness in a secure system. By providing a framework and associated tool support for supporting the evaluation of security and trust in collaborative environments, we aim to help address the problem of managing human collaborations in technical systems, providing a systematic means of dealing with people and system behaviour, and the relationship this has to security requirements.

In light of this proposal, national security capability can be enhanced in critical working environments by improving the efficiency and effectiveness of security decision-making:
1. Faster decisions can be made by using model checking and associated tool support,
2. Better decisions result from the ability to relate systems to models of people, activities and the broader socio-technical context.

Whilst this approach is only a first step, it also stands to provide new insights into how formal methods coupled with recent work in the field of requirements, security and usability can help in tackling this problem. In particular, this offers an opportunity to deal with the complex mix of technology, people and processes that underpins dynamic collaborative environments.